Development of an All-Encompassing Self-Care Health and Data Management System

Development of a project for a self-care health system to enable and encourage users to take responsibility for wellness; creation of embedded personal data pods to safely store and access health records and data; integration of healthcare applications and wearables; connection with NHS to improve efficiencies of basic checks and services; with the ultimate goal to improve healthy life expectancy levels